University of Strathclyde and Adam Architecture Limited KTP 22_23 R4

To develop an urban design tool that measures walkability, which will enable planners, architects, and developers to design new places and redesign existing ones in a way that promotes active travel and reduces car dependency.